University of Lincoln And Lincolnshire Chamber of Commerce and Industry

To strengthen the membership base and associated activities by delivering improvements to Boston's visitor economy; prepare a tourism toolkit to apply to other market towns.